Simple, Off-site, Wrap-around Approach to Large Scale Retrofit

This project aims to develop a rapid, highly replicable, and high quality approach to external insulation of walls and roofs by applying modern methods of construction to retrofit. The project aims to find and demonstrate economic ways to reduce fossil fuel carbon emissions and gas fuel bills by 75% in all types of buildings. New bespoke timber-framed building envelopes to retrofit properties will be designed using techniques developed for new build by Beattie Passive. The benefits of this approach include reduced cost and significantly reduced time on site. Techniques for delivering this approach at scale will be developed and trialled (including aftercare) by Encraft, who bring experience of large scale retrofit programmes, on a low rise accomodation block and two houses owned by Solihull Metropolitan Borough Council (SMBC). Tenant liaison and community engagement will be managed by Solihull Community housing and will be complimented by an 'occupancy skills' programme run by Coventry University. The retrofit will be monitored by Coventry University, with a view to providing a robust evidence base to support commercialisation of the fully-costed whole-building solution at scale.